Ferrous By-product Recycling Using Microwave Technology (FERMAT)

The project aims to use microwave technology in new ground breaking processes to transform unuseable ferrous process by products into a high value raw material that can be re-used in the steel making process, thus creating value for the partners, improving resource resilience, reducing environmental impact and increasing business sustainability. It is envisaged that a successful outcome will have significant economic impact across a broad range of industrial sectors as the technology gains acceptance.